Baby Equipment for the Circular Economy

This project explores the technical, economic and commercial viability of applying the circular economy to certain baby products, including design and testing to ensure that they can continually meet British Standards in a business model based around re-utilisation.